An automatic process for composite strip conversion & end bonding for security applications

LITELOK is the lightest, flexible Gold standard bicycle lock on the market, which harnesses the unique security properties of multiple innovative materials contained in the composite strap called BoaFlexicore®. Each layer provides additional security, meaning it can withstand sustained attack from tools like cable cutters, bolt croppers and hacksaws. LITELOKs have been thoroughly tested by us, and independently tested by Sold Secure, the world-class certification house, achieving their highest security rating: Sold Secure Gold. We were the winner of the “Best cycling innovation” at the London Cycling Awards 2016. We are proud that LITELOK is Made in Britain. This project is a collaboration with Swansea University and our UK manufacturer, to develop a new much improved automated manufacturing process, which will not only be applied to our bike lock range, but will enable the development of complementary innovative security products over the coming years. One of the driving forces of this work is to create efficiencies which will ensure that we can continue to manufacture in the UK, create highly skilled employment and further develop our position as a premium innovator in global markets.